University of Southampton and Execview Limited

To transfer and embed a new capability in Execview to develop and build futuristic software providing project and programme management support based on the latest developments in business psychology and gamification.